Influence of early experience of speech and language on their processing and neural representation: A study of hearing infants with deaf mothers

This project aims to determine the impact of early speech and language experience on language processing and representation in the brain. I will study hearing infants of deaf mothers who use a sign language as their dominant language (HoD infants) in comparison to hearing infants of hearing mothers (HoH infants). Despite normal hearing, HoD infants have a different early experience of speech and language to that of HoH infants. First, since deaf signing mothers are less likely to use auditory speech than hearing mothers, their infants are likely to have reduced exposure to auditory spoken language. Second, the experience of HoD infants includes both a language in the visual modality, e.g. British Sign Language (BSL), and one in the auditory modality, e.g. English (used by the mother, as well as by hearing relatives and the rest of the hearing community). Since HoD infants are exposed to two languages, they will be compared to HoH individuals who are exposed to two spoken languages. I hypothesise that the experience of HoD infants will influence their neural representation of language, their patterns of eye gaze during spoken and signed language perception and their audio-visual speech integration. Three groups of hearing infants will be recruited: 30 infants from a monolingual English speaking environment, 30 infants from a bilingual environment in which two spoken languages are frequently used by the mother, 30 infants with a deaf mother for whom BSL is the dominant language.
Experiment 1- Neural representation of spoken language: I will use near infrared spectroscopy (NIRS) to study brain activation during spoken language perception. In infancy, spoken language activates similar areas of the left temporal hemisphere as in adulthood. It has been hypothesised that this pattern develops prenatally while receiving the input of the mother's spoken language. I will test this hypothesis by studying HoD infants with reduced early experience of auditory spoken language. Auditory sentences will be presented in English and an unfamiliar language. I predict that reduced early experience of auditory spoken language leads to a reduction in language activation in the temporal lobe.
Experiment 2- Neural representation of signed language: I will use NIRS to study brain activation while infants are presented with sentences in BSL and an unfamiliar signed language. Adult neuroimaging studies demonstrate that signed language is processed in a similar brain network as spoken language, but this network has never been studied in infancy. I hypothesise that HoD infants will show increased brain activity in the temporal cortex for BSL compared to unfamiliar gestures. I will compare any preferential activation for BSL with that for a familiar spoken language in Experiment 1.
Experiment 3- Signed and spoken language perception: I will use eye tracking to study infants' eye gaze while watching sentences presented either in audio-visual English or BSL. Unlike spoken languages, signed languages require visual attention to the speaker, and adult native signers focus on the signer's face and not their hands while perceiving signed language. I hypothesise that HoD infants will spend more time than HoH infants looking at the speaker's face during signed and spoken language perception.
Experiment 4- Audio-visual speech integration: I will use eye tracking and an established audio-visual speech perception paradigm to compare how HoD and HoH infants use visual cues of articulation to discriminate speech sounds. Infants as young as two months can integrate the audio-visual aspects of speech. HoD adults outperform HoH adults in lip-reading, suggesting that they extract more information from visual cues of articulation. I hypothesise that HoD infants will rely more on the visual cues of articulation in speech perception.
Together, the results of this study will shed light on the role of early experience in shaping brain development and language learning.

Potential impact
The proposed research investigates language processing in hearing infants with deaf parents (HoD infants). These individuals have typically been included in research as a control group for their deaf siblings and have rarely been studied in their own right. Consequently, very little is understood about their language development and their neural representation of language. Speech and language impairments (including deficits in phonology, comprehension and vocabulary) have been reported in some HoD children compared to hearing children with hearing parents (HoH) exposed to only one spoken language (15). Reduced reading proficiency has also been observed in HoD adults compared to monolingual HoH adults (14). These results are suggestive of long-lasting effects of their early speech and language experience. However, since an appropriate control group of bilinguals has not been included in these studies, bilingualism offers an alternative explanation. The present project aims to enhance the quality of life of hearing individuals with deaf parents by providing a better understanding of their early language development and communicative needs. This project will also study for the first time how sign language is represented in the brain of infants. This aspect of the project will provide novel information about the native acquisition of sign language, which could be useful to deaf parents using sign language with their young children as well as to hearing parents of deaf children.

This project will also compare HoD infants with infants of hearing parents (HoH) growing up in a monolingual or bilingual environment. Results will clarify the early communicative development and neural representation of language in bilingual infants, whether they are cross-modal bilinguals (in a signed and a spoken language) or unimodal bilinguals (in two spoken languages). In the UK, 16.8% of primary school pupils are born into families where English is not the home language (2011 figures) and bilingual families represent a growing segment of the UK population (16). Consequently, this aspect of the project could enhance the quality of life of a significant number of families in the UK and abroad by clarifying the communicative needs of their young children.

Moreover, this study also aims to elucidate the role of prenatal and early postnatal experience on brain development and language learning. The results may provide a better understanding of experience-dependent plasticity and of brain and cognitive development in populations with early experience that differ from the norm, such as infants of depressed mothers or infants born with a visual or auditory impairment. In the long term, this line of research has the potential to help health providers develop better support and intervention for these infants.

Finally, parents of young children, or other people with an interest in infant development are also likely to be interested in the results of this research project. A survey of 105 parents with young infants revealed that speech and language development are considered of high interest and high importance to them and they rated this topic as the second of 15 topics for which they would like to see more research funding (17).